Polymer photocatalysts

Photocatalytic water splitting has been investigated for many years as a sustainable source of hydrogen production. Until recently research has focused almost exclusively on inorganic materials such as TiO2 . However in 2009 Wang and co-workers showed graphitic carbon nitride was capable of visible light driven hydrogen production under sacrificial conditions . Since then a new area of organic materials for photocatalytic hydrogen production has emerged including a variety of graphitic nitride derivatives , , , covalent organic frameworks , , conjugated microporous polymers , and linear polymers , . This class of materials are particularly interesting due to their robustness, non-toxicity and high visible light activity.
Following on from the work by Sprick et al this project will investigate approaches to overcoming some of the problems present in the polymer photocatalysts. For instance, the most active dibenzothiophene sulfone bearing polymer is insoluble in common organic solvents and so processability in terms of making films or different macrostructures is severely limited. Similarly the hydrophobicity of the polymers is thought to limit dispersion and thus the active catalytic surface. Modification to both the polymer units and microstructure will be undertaken with the aim of improving hydrogen production performance and to move towards a non-sacrificial system.